Revolutionising home cooking through smartdata

Rising food prices and obesity are key issues around the world. Conservative projections
predict that 2.16 billion adults will be overweight and 1.12 billion adults will be obese by
2030. Globally, food prices are near their historic peaks, and food price volatility is widely
seen as the “new normal”.
Whisk proposes to create a recommendation engine to give users recipes suggestions to cook
with leftover ingredients, suggestions for meals tailored to specific dietary requirements and
suggestions for recipes that each specific user will enjoy based on their flavour profile. The
recommendation engine will be able to process any digital recipe in real-time, using state-ofthe-
art Natural Language Processing on top of a comprehensive food knowledge ontology.
Users will have access to important nutritional, flavour and wasted leftover information
wherever they find their recipes.
This project will provides users with the ability to receive insights and recommendations to
improve their quality of life in a life-changing way. Whisk’s existing footprint and
partnerships will mean that functionality developed in this project will be made available of
millions of people upon completion. The service will be free of charge for users and funded
through FMCG and Supermarket advertising.
Whisk is a popular digital shopping list application that allows users to add any recipe they
find online to a single shopping list and then, with a few clicks, purchase the ingredients from
any online supermarket they like. Since launching in January 2013, Whisk has made a sizable
footprint within the world of online recipes and shopping. It has integrated Tesco, Ocado,
Waitrose and Asda, is working with the world’s largest digital food publishing brands and
advertises top global FMCG brands within shopping lists. Since December 2013, over 8
million people see Whisk functionality on over 200,000 publisher partner recipes each month.
2014 will see Whisk expand it's reach internationally.